National Centre for Research Methods 2014-2019

Social science forms and transforms our understanding of the world we live in, underpins the development, delivery and evaluation of public policy, as well as commercial and business practice, and informs national and international debate on matters of social, economic and political controversy. Research evidence from the social sciences permeates our lives, from the production, analysis and interpretation of economic indicators, through documenting stability and change in social attitudes, to understanding the factors which lead to educational attainment, community cohesion, national well-being, and inter-state conflict, to select just a few pertinent examples. It is essential, therefore, that social scientific research is as robust as that produced in any other area of scientific endeavour, and that research carried out under the banner of social science is of the highest possible standard in the academic sector and beyond. While the quality of research depends on a number of different factors, the most important is methodology; the ways in which social scientists collect, analyse and interpret social and economic data.

The proposed new National Centre for Research Methods (NCRM) will address long-recognised problems relating to under-capacity in the UK social science research community. It will build on the successful programme of work that has already been undertaken in the Centre's first ten years. However, much has changed since NCRM was founded in 2004, including the emergence of new types and volumes of data to be handled, new modes of communication and networking (such as Facebook, and Twitter), as well as new perspectives on data accessibility and the use of various kinds of administrative data (such as tax records and GP patient records) for research purposes. The sorts of questions that social scientists are seeking to address have also changed, reflecting important shifts in the national and global environment. For instance, social scientists are now addressing questions relating to climate change, food security, online behaviour and identity, international terrorism and the costs of higher education, all of which were either low priority or non-existent issues when NCRM was established a decade ago.

The new Centre will be a partnership between three institutions with leading international reputations in undertaking methodological research and training in the social sciences: the Universities of Southampton, Manchester, and Edinburgh. Together the partner institutions will deliver three core activities:
1. A programme of methodological research which will develop innovative ways of collecting and analysing new and traditional forms of social science research data. The programme will comprise a set of inter-related work-packages to be undertaken by the collaborating partners and also a set of commissioned projects to complement and integrate with the Centre's research work-packages.
2. A programme of face-to-face training events in advanced areas of methodological practice, delivered by leading national and international experts at locations which are accessible to social scientists throughout the UK.
3. Develop and expand NCRM's existing heavily used website to incorporate a range of new features and functions, such as tailoring presentation of material to user-specified interests and developing a range of new online resources to enable social scientists to learn about new methods at their own pace and convenience.

The Centre will consult widely with organisations in the public and private sectors to ensure that the work it undertakes is in line with their needs and interests. It will collaborate with leading scholars and institutions from overseas to ensure that the Centre's work meets the highest international standards and to promote its work on the international stage.

Potential impact
Who will benefit? Social science research is undertaken and commissioned by a broad range of non-academic groups and all stand to benefit from the methodological research development and training resources that will be produced and made available through NCRM in its next stage of funding. This includes researchers working in central and local government and the Office for National Statistics, in public sector organisations such as the NHS, and charitable foundations such as the Wellcome Trust and the Nuffield Foundation, as well as smaller third sector organisations. Researchers in commercial and not-for-profit data collection agencies such as NatCen, TNS-BMRB, GfK-NOP and Ipsos-MORI will benefit from the research developments and training opportunities NCRM will provide, as will researchers in the broader commercial and market research industries.

How will they benefit? Our intention is for the Centre's impact on these non-academic groups to manifest in three primary ways. Firstly, through the Centre's own programme of methodological research (work packages 1 to 6 in case for support). The focus of our research programme has been selected in order to address areas which have previously been identified as being of strategic importance for the broader social science research community by NCRM's own research needs assessments, in the National Data Strategy 2013-2018, and by the 2012 ESRC review of NCRM. Specifically, we expect the work that will be undertaken under the theme of 'complex data with linked and time-dependent structures' to be of use to a broad range of non-academic user groups who are attempting to find suitable ways for managing and analysing increasingly large and complex data structures. For instance, the findings of WP1 and WP2 are likely to be of interest to data collection agencies and survey practitioners seeking to maximise fieldwork efficiency and to mitigate nonresponse bias, while WP3 will benefit data collectors and researchers working at the interface of the medical and social sciences. We also expect the findings from our research into the 'pedgagogy of methodological learning' to be of practical use to organisations such as the ESRC, the Nuffield Foundation and Wellcome Trust, who have an interest in building methodological capacity, particularly (though not entirely) in the area of quantitative and statistical methods.

Second, the Centre's commissioned programme of methodological research (which will commence in 2015) will be of additional benefit to non-academic users across all sectors. The more flexible nature of the commissioning process in NCRM's next stage will enable this work programme to respond strategically to emerging need and to reflect the concerns of these non-academic user groups. We will involve key non-academic stakeholders and gate-keepers representing the different sectors in our consultations, assessments and reviews to ensure that the commissioned projects produce outcomes which are of clear benefit to them. Non-academic users will also occupy strategically important roles on the Centre's new Advisory Committees.

Third, the substantial programme of face-to-face short courses and seminars that the Centre will run on an annual basis will enable non-academic researchers to attend high quality training at affordable rates and in accessible locations throughout the UK. NCRM's existing assessments of training needs show that non-academic researchers have particular difficulty in securing time to attend face-to-face training events. We therefore anticipate the Centre's expanded online training resources to be of particular benefit to these groups.

Finally, our research and training programmes will have a positive impact on the general public, albeit indirectly and in the longer term, through the delivery of higher quality research evidence to inform public policy.